Reuse and Recycle: Improving End of Life Options for Bioplastics

"Bioplastics are poised to become the leading viable alternative to oil based plastics, but in order to achieve market traction, significant improvements in material properties are required to take them from niche deployments to wide-scale adoption.

Floreon provide high performance bioplastics that don't cost the Earth. The aim of this project is to further enhance the performance of an existing bioplastic compound, increasing its reusability and recyclability which will open up new and demanding applications such as stadium/festival cups and cutlery.

Producing these products from a sustainable sourced bioplastic will reduce oil-based plastic usage offering a viable alternative to oil dependance. The base material of Floreon's bioplastic is completely renewable and has a far lower carbon footprint to produce (70% lower than polystyrene) so the resulting products are better for the environment both before and after use."